Crossing the Uncanny Valley - The Use of Deep Learning to Improve Realism in Facial Animation

3D facial animation is a complex and labour-intensive process. As such, efforts have been made to automate this process, generating and animating faces using procedural generation and deep learning. However, despite success in adjacent fields such as facial images, no method to date is able to produce truly convincing generated facial animation. One potential reason for this is the inability of current models to capture minor nuances and idiosyncrasies. For example, these may include small twitches in the face or very subtle blood flow changes that, while not clearly visible, affect the perceived realism.
The primary aim of this research, therefore, is to integrate such idiosyncrasies into deep learning-based 3D generative models. To do so we need to take a holistic approach to the generative pipeline. The pipeline involves many steps, from selecting representations through generating shape, expression and texture, to the final rendering process, converting the models into an image that can be displayed by the computer. Attempts have been made to apply deep learning in some of these steps, yet no models exist that fully integrate deep learning into the entire pipeline. This project aims to do just that. By using these deep models, particularly GANs and VAEs, in an end-to-end way, we hope to finally model idiosyncrasies and produce a generative pipeline that is highly realistic, controllable in a meaningful way and that integrates well into existing creative software.
This work has the potential to find extremely relevant application in the creative industry, particularly in media such as films, TV and video games. By creating automated models for facial generation, the workload required for artists is reduced and the barrier to entry for those who wish to create content is lowered. This work will also likely be applied to CAMERA's tool for evaluating how different populations, e.g. people with learning disabilities, perceive faces, as a part of an MRC funded project with UCL and QMUL. Additionally, the work may find medical applications. For example, as a guiding tool in reconstructive craniofacial surgery.
As a part of the ART-AI CDT, this project will not only focus on how to create powerful generative models but also look at ways of validating when content is created by computers. The risk posed by so-called deepfakes is significant, and this project aims to gain a better understanding of how to combat them.